Synthesis and development of new organic battery materials

This research programme will involve the design and synthesis of organic materials with organic battery applications. The project will involve chemical synthesis and characterisation including NMR, MS and cyclic voltammetry. The energy storage properties of these materials will be investigated.